Case studies for the development of a forest-specific risk toolbox for investment

We are losing forests at a rate of circa one football pitch every 3 seconds. Urgent and large scale financing is required to prevent further deforestation and forest degradation. Yet, securing sufficient and long-term investments in carbon-related forest assets is a challenge, partly because of the liability of reversals and because the risks associated with such investments are perceived as either high or unknown. Better information on risks of forest loss are needed. We therefore propose a knowledge exchange forest-specific risk-toolbox for adoption by the investment community. Five Demonstrator Case Studies will be used to illustrate how NERC science can be converted and used in meaningful ways by the financial sector interested in forest assets. The five case studies are structured along key investment themes reflecting current and forecasted demand for forest investments (Timber, Afforestation/ Reforestation, REDD+, Voluntary Carbon Market and Forest Bonds). We propose to leverage the ongoing NERC KE network 'Forest-Finance risk network: towards stable investment environments' (thereafter referred to as Network -NE/IO22183/1). Key deliverables to this ongoing work include a database of experts and tools for the assessment of risks of forest loss. Early findings highlight that while significant expertise and datasets in the UK are available, the financial community requires demonstration for their potential use (Davies & Patenaude, in press).

We request NERC funding for a period of 12 months to support the following three activities: the development of the forest specific risk toolbox to be adopted by the forest investment community; the identification of missing risk assessment opportunities and tools; and the dissemination of the demonstrator case studies illustrating how NERC data and research can be converted into a form that can be readily used. The continuous support from our existing (as well as new) partners (including Willis RE Ltd., ForestRe Ltd., the Global Canopy Programme, Verified Carbon Standard Ltd, Enviromarkets Ltd. Ecometrica Ltd, Bosques Amazonicas Ltd., Acclimatise Ltd., The Edinburgh Centre on Climate Change, and the Forest Research) is a clear demonstration of the need for this KE activity. Combined, they will contribute more than £100,000 in-cash and in-kind to this KE initiative. Our Knowledge Translator will effectively develop the toolbox, bring together the case studies and proactively engage with the users.